Noncommutative Dirichlet Forms

The project is broadly concerned with the analysis of evolutions of quantum systems subject to dissipation, using the modern language of quantum probability. The latter, which extends the classical stochastic theory, is necessary to describe random phenomena encountered in the microscopic world. A specific goal is the mathematically rigorous construction of models of quantum evolution. In particular, this will allow analysis of their long-time behaviour. Another is the development of methods for the approximation of continuous-time quantum stochastic processes by discrete-time ones. The project will concentrate on the generic finite-temperature case and exploit symmetry properties posessed by the physical systems under consideration. The proposed research is divided into two different strands. The first concerns the application of noncommutative Dirichlet form techniques to the analysis of quantum stochastic evolutions, represented by completely positive Markov semigroups on an operator algebra. As known from classical semigroup theory on Hilbert spaces, coercive Dirichlet forms are in one-to-one correspondence with contractive Markov semigroups whose adjoint semigroups are also Markov. The correspondence remains true in the quantum context, with the usual adjoint replaced by a KMS-adjoint with respect to a given state describing the physical system under consideration. This enables the investigation of functorial and spectral properties, limit behaviour or unique ergodicity of quantum stochastic evolutions. The theory of noncommutative Dirichlet forms is expected to overcome deep analytic obstacles met by direct approaches at the operator algebra level.The second strand is concerned with approximating continuous-time stochastic evolutions on a quantum group (quantum Levy processes) by discrete-time stochastic evolutions (quantum random walks). Conditions will be sought under which a given quantum Levy process may be so approximated and, conversely, when a family of suitably scaled quantum random walks yields a nontrivial continuous evolution as a limit. Apart from general mathematical interest, the above mentioned problems are of significant importance for applications. For example in the physics literature discretised quantum stochastic models of atoms in interaction with an electromagnetic field are used to solve stochastic control problems for photon counting and homodyne detection.